Plant transporter biochemistry, biophysics, and inhibition for sustainable agriculture

Plant growth requires the movement of nutrients to appropriate tissues and organelles to feed numerous essential biochemical pathways. Accordingly, the membrane proteins which transport these molecules are central to photosynthesis, the TCA cycle, nutrient acquisition, and other physiological processes. The importance of these transporters is unambiguous, as knocking-out individual transporter genes is often lethal or severely impairing to crop, model, and weed species. Therefore, these proteins are obvious targets for new herbicides and selective crop breeding. However, biochemical and biophysical characterization is still required to exploit these proteins for agricultural benefit. This need presents an exciting opportunity for a collaborative studentship of Syngenta and the University of Oxford, examining several essential transporters to describe their structures, biochemistry, physiology, and laying the groundwork for their chemical targeting.

Of particular interest, membrane transporters are exciting and novel potential targets for badly needed herbicides. Herbicides are fundamental to modern agriculture by limiting the competition for resources needed to support crop production via species-specific inhibition of weed growth. However, this selective pressure naturally gives rise to resistant weed strains. Additionally, few herbicides with new mechanisms of action have been produced recently, further increasing the risks of resistance. Therefore, novel herbicides and herbicide targets are needed to sustain and increase agricultural output. Addressing this, membrane transporters are underexplored and novel herbicide targets, as these proteins are indispensable to numerous essential biochemical pathways. Consequently, describing the structure and function of these plant transporters, and comparing weed and crop orthologs, is the crucial first step to the development of next generation herbicides. In this study, we will combine biochemistry, structural biology, and plant physiology to understand the role of these proteins in crop and weed growth. The scientific and technical outputs of this research program will enable membrane transporter targeting and development of new herbicidic compounds.

This project will consist of characterizing transporter biochemistry, establishing functional assays compatible with high-throughput screening, and examining structure-activity relationships of targeted small-molecules. Notably, this research program is designed to ensure productivity with two parallel research tracks. The first track will pursue the DASS transporter family involved in photosynthesis, pH regulation, nitrogen metabolism, and energy storage. With roles in these critical physiological pathways, these proteins present exciting new targets for herbicides. Notably, David Sauer is an expert of the family, and this project will make rapid progress through knowledge of the biochemistry and chemical inhibition of homologous DASS proteins. In parallel, more exploratory studies will identify novel targets for herbicides from a set of knock-out lethal genes provided by Syngenta. This will include transporter biochemical study, structural characterization, and establishment of high-throughput functional assays. Thereby, this high-reward track will lay the groundwork for new lead herbicide compounds and novel herbicidic mechanisms of action.